Deep learning-based autonomous diagnosis of GI (Gastrointestinal) tract cancers

Introduction: Gastrointestinal (GI) tract cancer is a major global health concern and a leading cause of cancer-related deaths. Timely and accurate diagnosis is crucial for improving treatment outcomes and patient survival rates. In this research, I am deeply interested in exploring the application of deep learning techniques to develop autonomous diagnosis systems for GI tract cancers. By leveraging the power of artificial intelligence, we aim to revolutionize the diagnostic speed, accuracy, and cost-effectiveness in detecting and classifying GI tract cancers.
Background and Motivation: Traditionally, the diagnosis of GI tract cancers relies on visual analysis of medical imaging data, such as endoscopic images and histopathology slides, by experienced clinicians. However, this process is time-consuming, subjective, and can be limited by inter-observer variability. Deep learning-based autonomous diagnosis systems have the potential to address these limitations by automating the analysis and interpretation of medical images, leading to faster and more accurate diagnoses.
Research Objectives:
Dataset creation and annotation: Collaboration with clinical partners to create a comprehensive and diverse dataset of GI tract cancer cases. This dataset will include a wide range of endoscopic images and histopathology slides, covering different cancer types and disease stages. The dataset will be carefully annotated by expert clinicians to provide ground truth labels for training and validation.